University of Warwick And Narec Development Services Limited

To develop condition monitoring techniques for power electronic offshore renewable applications that can be used in operations and maintenance processes to improve operational reliability.